Blockchain data storage for publishing and the creative industry: “A Million Little Pieces”

Data storage costs are becoming a larger and larger burden on businesses of all sizes, but particularly so for companies in the publishing and creative industries where files being stored are often video, virtual reality, 3D or other large graphic files or numerous PDFs of articles etc.

However, there is a solution out there. Blockchain technologies are currently being utilised to solve a range of real world problems, and one of these is the inception of the 'decentralised cloud' which allows users to store data in a distributed way across the internet as a whole, increasing security whilst also reducing cost. Unfortunately, these solutions often involve technical hurdles to usage that are beyond the regular small business who most likely do not have dedicated technical resource available in house.

Our solution to this is to create a SAAS platform which acts as an easy-to-use front end to multiple blockchain storage platforms, ensuring that the user's data is placed on the most cost-effective solution for their particular use-case, saving up to 50% on existing costs . Our typical customer profile would be micro & small businesses working with data heavy content -- such as journal publishers or graphic design companies.